Loughborough University and The Oval Partnership Architecture Limited KTP 21_22 R5

To develop a predictive pedestrian forecasting tool to enable planning and design services for urban regeneration, master planning and to facilitate community planning engagement.